University of Ulster And Seating Matters Limited

To demonstrate value and clinical benefits of the products, increasing market options and reducing cost of care in managing seating and posture related complications.